Gravity Array

The ability to distinguish gravitational signatures is of great value to anyone looking to either explore for new material resources or monitor existing ones, as this can be done without need to physically dig it up or bring measurement instruments directly to the source. The greater the ability to distinguish gravity and the more measurements that can be taken, the better the available data will become and the ultimate value that is derived from it.

The size of opportunity that quantum based gravity measurements present is significant, but so too are the challenges in doing it. For the last decades, researchers across the world have strived towards enabling better control of the physics that govern these systems and, while it has enabled unprecedented sensitivity, the fragility and cost of such systems has resulted in limited commercial use. Through this project, the intention is to correct this by combining the world leading expertise in quantum gravity measurements from the University of Birmingham with the low cost, small size and simplified cold atom trap design of Aquark Technologies. This approach has never been explored before due to the only recent discovery of magnetic free cold atom traps by Aquark Technologies.

The combination of Aquark Technologies and the University of Birmingham offers exciting new ways of putting together quantum gravity measurement systems, and specifically, this project looks to explore the concept of using a single high performance interrogator and multiple sensor heads. To date, no attempt to achieve this goal has been undertaken as often sensors and systems have to be co-designed due to the bespoke nature of their operation. If successful in demonstrating the feasibility of combining the systems and knowhow, the potential to unlock more high quality gravity data, at a much lower cost, is within reach. The result of this will lead to less environmental disruption for all as a better monitoring of what is underground can be determined, without the need for excavation. Examples of where quantum gravity sensors could make a significant difference include; monitoring of volcanoes leading to improved warning times, potentially saving hundreds of lives each year; better monitoring of groundwater could lead to better understanding and use of this resource preventing droughts and floods and improved monitoring at carbon storage sites could lead to improved efficiency and help us combat climate change.